Biodiversity and bioprotection of historic maritime structures: a possible win-win?

Britain is rich in maritime heritage. This includes a range of historic structures (harbour walls, fortifications and breakwaters etc.) built from natural rock and concrete that is prone to deterioration in the aggressive marine environment. Whilst these structures are valued for their historic and cultural significance, their biodiversity value is poorly understood. Due to their age and location (often situated along disturbed urbanised coasts), historic structures may represent important and largely unidentified hotspots of marine diversity. A greater understanding of the ecological communities supported by these heritage structures can enhance arguments for their continued conservation, maintenance and repair. At the same time, preliminary research indicates that some marine species can have protective functions by limiting the efficacy of weathering linked to progressive deterioration of construction materials in the coastal zone. Research seeking to better understand (a) how heritage structures function as habitats, and (b) the reciprocal protective benefits that the communities they support may provide, offers exciting opportunities for innovation and applied impact. This project will explore such opportunities for integrating the conservation of marine biodiversity and built maritime heritage.

Research questions:

The overall aim of the project is to develop an understanding of: (a) the biodiversity value of historic maritime infrastructure and (b) the bioprotective functions of the species/communities that these structures support, and (c) opportunities for their integration with a view to supporting conservation strategies. The main research questions are:

1. How valuable/unique are historic maritime structures as ecological habitats - do they represent biodiversity hotspots along disturbed/urbanised coasts?
2. To what extent do the ecological communities growing on historic maritime structures provide protection against deteriorative weathering processes?
3. What opportunities does an improved understanding of the two-way interactions between ecological communities and maritime heritage present for integrating biodiversity and heritage conservation in the coastal zone?

Potential impact
1. Academic beneficiaries: The CDT will develop scientific and engineering excellence in the domain of cultural heritage scientific and engineering research and more fundamentally in the enabling domains of imaging and sensing, visualisation, modelling, computational analysis and digital technology. While the CDT focusses on the complex materials and environments of the arts, heritage and archaeology, it will be broadly influential due to the range of novel methods and approaches to be developed in collaboration with the Diamond Light Source and the National Physical Laboratory. The establishment of a student and alumni-managed 'Heritage Science Research Network', will enable CDT's cross-disciplinarity to bridge EPSRC subject boundaries impacting scholarly research in the arts and humanities and social sciences.
2. Heritage beneficiaries: The CDT will have a transformational effect on public heritage institutions by dovetailing 'Data creation', 'Data to knowledge' and 'Knowledge to enterprise' research strands. The resulting advances in understanding, interpretation, conservation, presentation, management, communication, visualisation of heritage, and improved visitor participation and engagement will lead to significantly improved public service and value creation in this sector. This will sustainably boost the cultural heritage tourism sector which requires significant heritage science capacity to maintain the UK's cultural assets, i.e. museum, library, archive and gallery collections and historic buildings. 15 globally leading heritage Partner institutions (both national and international) will contribute to dissemination through established and new heritage networks e.g. the EU Heritage Portal (http://www.heritageportal.eu/).
3. Industry, particularly three crucial sectors: (i) sensors and instrumentation, which underpin a wide range of industrial activity despite the small size (UK Sales £3Bn), and are a key enabling technology for successful economic growth: 70% of the revenues of FTSE 100 companies (sales of £120Bn) are in sectors that are highly dependent on instrumentation; (ii) creative industries, increasingly vital to the UK with 2M employees in creative jobs and the sector contributing £60Bn a year (7.3%) to the UK economy. Over the past decade, the creative sector has grown at twice the rate of the economy as a whole; (iii) heritage tourism sector contributing £7.4Bn p.a. to the UK economy and supporting 466,000 equivalent jobs. Without the CDT, this crucially important economy sector will experience an unsustainable loss of capacity. The impact will be achieved in collaboration with our Partners: Electronics, Sensors, Photonics KTN, TIGA and Qi3, a technology commercialisation, business development and knowledge transfer company.
4. Public: The intensive public engagement activities are built into CDT including dissemination and engagement events at heritage institutions, popular science conferences and fora, e.g. Cheltenham Science Festival, European Science Open Forum and British Science Festival, as well as events organised by the HEIs' Beacon projects (e.g. UCL Bright Club). Cross-cohort encouragement to engage in these events will realise the substantial potential for the CDT to popularise science and engineering. More widely, visitors and users of heritage will benefit from the development of new and more engaging presentation tools, and pervasive and mobile computing.
5. Policy: SEAHA will engage with policy makers, by contributing evidence to policies and research agendas (the PI is actively involved in the EU JPI Cultural Heritage and Global Change, in which she advised on the development of the EU Cultural Heritage Research Agenda endorsed on 22/03/2013) and develop policy briefings for governmental and parliamentary bodies. The CDT is also a strategically important development of the AHRC/EPSRC Science and Heritage Programme ensuring continued global UK leadership in the SEAHA domain.